What is the influence of narrative in the cybersecurity AI imaginary?

Artificial intelligence is now persistent throughout the cybersecurity landscape, and how we understand cybersecurity and AI appears, in part, to be driven by narratives. These narratives are created/influenced by cybersecurity companies, governments, and science fiction, but may even exist within the code or interfaces of cybersecurity products themselves. This project will therefore use narrative methods to analyse various media and marketing materials, alongside white papers and security tools/processes, to explore how these narratives influence ideas of knowledge, power, privacy and ownership. I suggest these insights can contribute to the practical development of more responsible and ethical AI-enabled cybersecurity.